Lancaster Experimental Particle Physics Consolidated Grant 2019-22

The main objectives are to explore the fundamental constituents of matter, their properties and interactions through experiments at the Large Hadron Collider, the CERN North Area and a group of Neutrino experiments at different facilities. The questions addressed are: the search for new particles and forces, both directly and via their quantum mechanical effects; how the Universe came to be made of matter alone, and not a mixture of matter and antimatter that swiftly annihilated itself; whether the world we live in really only has 3 dimensions of space and one of time; and to discover what the dark matter know about by observations in astronomy is made up of. The work will also drive detector development and new processes, and new computing and software techniques.

Potential impact
The primary impact is societal, with an extensive programme of public engagement with schools and the general public. We have also been working with companies in our detector development and our computing developments.